A multi-modal approach for improving the accuracy, reliability, and interpretability of AI systems for breast cancer detection from mammogram images

Significant advances in image-based deep learning, together with rapid advances in medical imaging technology has provided new opportunities for novel research in detecting cancerous tumours from breast cancer images (mammograms). The impact of breast density on early tumour detection, imbalanced datasets, reducing false positives/negatives and increasing interpretability/explainability will all be examined. This work will examine how clinical data, such as breast tissue density, lesion size, location and patient outcomes, etc, provided with the OPTIMAM image sets, can be incorporated to provide a novel multi-modal prediction model. This approach aims to overcome known difficulties associated with a lack of interpretability.